The University of Manchester and James Robinson Speciality Ingredients Limited

To develop, embed and exploit expertise and capabilities in the synthesis and design of Thermally Activated Delayed Fluorescence materials in order to expand the product portfolio in advanced materials chemistry.